AGR life extension (in the context of optimising the fuel strategy to make the AGRs give the best output for the longest)

The research topic is yet to be finalized with Dr Paul Norman and Dr Mengqi Bai. However, it may be in the area of AGR life extension (in the context of optimising the fuel strategy to make the AGRs give the best output for the longest